Laser Sources for Real-world Quantum Technology Applications

Encompassing a wide range of applications, quantum technologies will be a game changer in
the next decades. A variety of potential applications have been identified and are eagerly
anticipated by a diverse end-user base. Given the technological potential and ground-breaking
nature of the underpinning physics there will undoubtedly be many applications that have yet
to be conceived, representing an exciting opportunity for the long-term growth for UK
companies that can form an integrated quantum technology supply base. M Squared is already
engaged heavily with the academic quantum technology community and is well positioned to
play a key role in the establishment of such UK-based supply chains through development of
novel laser sources capable of meeting the needs of the integrators and end users. The proof of
market study will provide a formal framework for investigating and evaluating the
opportunities available and generating a technology roadmap and business plan in conjunction
with key collaborators and industrial partners, with whom we will actively engage.